University of Cambridge and Bicycle Therapeutics plc KTP 23_24 R4

To improve cancer patients' outcome by developing a new imaging technology to detect early stages of cancers and to expand the technology into a diagnostic platform.